Behavioural adaptations of poultry production stakeholders to disease outbreaks and different control policies

Behavioural adaptations of poultry production stakeholders to disease outbreaks and different control policies